Supporting antibiotic decision making through development of a prototype digital twin platform

Develop a virtual environment incorporating data from routine electronic health records, wearable technology, and bespoke research outputs to support the diagnosis of infection and selection of antibiotic therapy supported by machine learning.